Development and demonstration of critical components for monitoring, control and electrical connection for reliable Ocean Energy Arrays (OEAs)

The RECODE project, in collaboration with project partners Tecnalia,Zunibal, Ditrel, WavEC, Smartbay and Cluster, aims to answer the challenge of identifying common components in ocean energy technologies by developing a set of industry-enabling cost effective components, specifically designed for reliable and sustainable delivery of ocean energy. These components comprise a safety monitoring and control device, a wave measurement buoy, an umbilical cable monitoring device and an underwater device-to-cable connector for a floating energy converter.
Ocean energy technologies are moving steadily from laboratory scale models to real scale prototypes and arrays of converters. Delivering reliable and cost-effective technologies will be paramount to the ultimate commercial success of Europe’s ocean energy industry and therefore identifying common components will help reduce costs by driving down both CAPEX and OPEX, and ramping up volume manufacturing.